Integration of deterministic sources of quantum light in quantum photonic devices

This project will seek to heterogeneously integrate Quantum Dot (QD) entangled photon source(s) onto a chip with additional photonic components (e.g. filters, tuneable phase shifters, interferometers) and single-photon detectors [e.g. single photon avalanche diodes or superconducting nanowire single-photon detectors (SNSPD)]. Different ways of producing entangled photons using QDs will be investigated, such as supressing fine structure splitting by applying an electric field or strain. Integrating the source with at least one other component/device will be the minimum goal. This work will contribute towards on-chip generation of cluster states for quantum computation and entangled photons for quantum communication, imaging and sensing.